Network-based multimodal AI approaches to address heterogeneity in ovarian cancer

We are working with CRUK Scotland to tackle key questions in ovarian cancer: Why do some treatments work on some patients but not others? Can we predict the type of cancer using patient data? And how can we do this reliably and robustly? Developing tools to try and answer these questions can have direct impact in routine clinical practice by providing personalised treatments to patients, early detection and an overall better understanding of the disease.